Jaina Rituals of Death

It is a common stereotype of textbooks on world religions that Jains in India, one of the oldest surviving religious tradition, never worshipped the remains of the Jinas, and consequently never developed a ritual culture parallel to the cult of relics in Buddhism. In his well-known study The Jaina Path of Purification, P. S. Jaini (1979) recalls that neither 'the Sravakacaras', the medieval texts outlining the rules of conduct for the Jaina laity, 'nor the practices of Jainism give any indication that a cult of relic-worship once flourished within the tradition. No stupas housing the remains of Jaina teachers have yet been discovered'. This verdict is echoed by K. Bruhn (1993): 'There is also the issue of 'actual evidence'. There were Jaina stupa.s but they did not survive. As a consequence, the stupa became a Buddhist monument'. Apart from isolated myths and legends in canonical and medieval Jaina literature, depicting the veneration of the relics of the Jaina Tirthankaras or prophets by the gods, there is no indication of bone relic worship in early and medieval Jainism to date. \n\nAlthough Jaina doctrine rejects the worship of lifeless, acitta, material objects the applicant's fieldwork in India on the hitherto unstudied contemporary Jaina mortuary rituals furnished clear evidence for the ubiquity of bone relic stupas and relic veneration across the Jaina sectarian spectrum. British Academy funded research (Research Grant 2001 APN 3/522) produced the first documentation of two modern Jaina bone relic stupas constructed by the Terapanth Svetambara Jains. Subsequent fieldwork supported by the Central Research Fund of the University of London (Research Grant 2002/2003 AR/CRF/A) demonstrated that relic stupas are not only a feature of the anti-iconic Jaina traditions, but also of image-worshipping Murtipujaka and Digambara traditions. Hence, the initial hypothesis that the contemporary Jaina cult of bone relics functions either as substitute or as a prototype for image-worship had to be amended. Modern Jaina relic shrines are evidently not only constructed in anti-iconic Jaina traditions as functional equivalents of temples. The findings also demonstrate that the Jaina cult of relic worship is not only a feature of lay religiosity, but deliberately fostered by mendicants seeking to perpetuate their influence. \n\nThe book on Jaina Rituals of Death, emerging from the research project, will offer for the first time a comprehensive summary and interpretation of these new findings. It will also reassess the evidence for historical antecedents and the relationship of documented Jaina practices to Hindu and Buddhist customs. The only previous book-length study on Jaina stupas is Vincent Smith's (1901) account of the fragmentary research of A. Führer, who did not leave any notes of his excavation of the Jaina stupa in Mathura. Recent ethnographic and textual studies of the popular devotional rituals held at 'commemorative' Jaina shrines by Laidlaw (1985), Granoff (1992), Humphrey and Laidlaw (1994), Babb (1996), Laughlin (2003), and Dundas (2007) demonstrated the prevalence of worshippers' orientation towards the 'magical power' of famous deceased Jaina monks who are reborn as gods. Until the present author's recent, as yet unpublished, findings there was no evidence that many of these and similar monuments are veritable relic stupas. \n\nWhy do human beings venerate relics? Broadly speaking, three theoretical approaches have been proposed in academic discourses: (1) psychological theories, (2) sociological theories, and (3) fetish theories. Most current theories tend to presuppose rather than explain the power of relics within given cultural systems. The book emerging from this research project will suggest an alternative system theoretical approach focusing on the role of relics as social catalysts. \n

Potential impact
Through the dissemination of information that is of significance both to specialist researchers and to the wider public the project will contribute to the advance of knowledge and an increased insight in cultural differences and similarities. In this way it will contribute to an enhanced mutual understanding between members of different religions and cultures, and culturally sensitive government policy and legislation. \n\nThe project will have an impact both in Britain and in India and around the globe. Not only on academic and community circles but also on interfaith movements and other forums of intra- and inter-community engagement. \n\nTo assure that the research will not only benefit academic research and the advancement of knowledge in different disciplines and areas of study concerned with mortuary and relic practices across traditions and members of the Jain communities, but also users around the world with an interest in the diversity of religious beliefs and practices encountered globally and locally three forms of communication will be established: \n\n(a) a project website, \n(b) open access internet publication, and \n(c) community outreach programmes of the Centre of Jaina Studies at SOAS. \n\nOverall, the research findings will be disseminated in the following ways. \n\n1. A comprehensive monograph on 'Jaina Rituals of Death' and research papers emerging from the project will be mainly directed at a specialist academic audience and at students as well as members of the Jain communities. \n\n2. Research papers will be delivered at international conferences, such as the Jaina Panels at the Annual Conference of the American Academy of Religion and the World Sanskrit Conference. \n\n3. For both specialist and non-specialist readership brief research reports will be published in Jaina Studies - Newsletter of the Centre of Jaina Studies at SOAS, both online and in print, and a variety of Indian Newsletters. See: http://www.soas.ac.uk/jainastudies/newsletter/\n\n4. The public understanding of science and adult education and widened relations with the Indian and more specifically Jain communities will be enhanced by dissemination of research findings at the open access international Annual Jaina Studies Workshop at SOAS which in 2011 will address issues related to the research project. \n\nThe event is organized in collaboration with institutions such as the V&A Museum Jaina Art Fund and the British Library in London, the Centre of Theology and Religious Studies at the University of Lund, and other academic institutions, as well as by voluntary donations by users. It features in media reports online, on BBC Radio, and in other forms. It is advertised worldwide: http://www.soas.ac.uk/jainastudies/events. \n\n5. Other forms of free dissemination of information on the project to users include the online publication of post-prints of research articles on the SOAS e-prints repository (https://eprints.soas.ac.uk/view/divisions/1500.html) and a website which will be dedicated to the project on the webpages of the CoJS: http://www.soas.ac.uk/jainastudies. \n\n\n